Miniaturised transport biosecurity system hardware that is 3D printed, next-generation, data-connected, machine learning with integrated biological configurability

BiologIC Technologies (Cambridge UK) is developing the next-generation of life science automation fabricated from, and exploiting, the digital benefits of 3D-printing. BiologIC's pioneering and highly integrated digital hardware architectures allow the creation of powerful and affordable 3D-printed bio-processing units ("BPUs"). These BPUs allow rapid development and execution of novel, high-value and high-volume biological workflows.

This project, which has already attracted strong interest from major stakeholders, develops towards world leading 3D-printed next-generation 4G/5G data-connected miniaturised transport biosecurity system hardware with integrated machine learning and biological configurability.

The platform enables highly-configurable, low-maintenance hardware for the continuous detection of pathogens. The final development could be applicable for civil or defence biosecurity applications for pandemic prevention purposes.